Eliminating scour around offshore wind turbines

The trial is for a new method of preventing scour around offshore wind turbines. Scour is a serious problem caused by the water moving round an object and accelerating. This can create holes several metres deep, and this in turn can leave the power cable (as it exits the turbine) exposed and vulnerable. The problem is large for each individual turbine, and for the market as a whole. The turbine is usually protected by putting rocks around the base, but unfortunately these too scour out and need replacing every few years. There is currently no method for eliminating the scour, all other systems currently available only slow the rate of scour down to a greater or lesser extent. The trial will demonstrate that this method of sedimentary entrapment will completely eliminate the scour, and in the process, potentially save the energy companies £4-800,000 per turbine over the life of the farm.